Deployable Sanitiser Mini-Bottling Plant

With the manufacture of World Health Organisation sanitiser formulations now being undertaken around the world by a huge variety of different businesses, ranging from Gin manufacturers to chemical companies and individuals, the problem is often how to bottle the sanitiser after it has been produced. The project is to design, build and test a simple, reliable, and flexible mini-bottling plant that is deployable to the place of sanitiser manufacture. Once deployed it removes the need for sanitiser to be shipped in bulk for bottling and allowing quicker direct distribution to the local area.